Pilio Mobile Apps

Pilio, a spin out of Oxford University, is a leader in online building energy management with sMeasure for businesses and iMeasure for households. This innovation voucher is helping Pilio use external experts to develop mobile apps that fully integrate with our energy analytics platforms, putting sophisticated energy management tools in the palm of your hand.